Trustworthy Intelligent Agent System

This research focuses on developing a trustworthy system of intelligent agents to enable complex decision-making in diverse domains. It explores enhancing efficiency, trust, and collaboration amongst intelligent agents while addressing critical challenges such as generalisation, privacy, and robustness in dynamic, real-world environments.